Chemical Processing for Fine Chemicals

This project is focused on improving the manufacture of speciality chemicals in the UK to engender sustainability and involves UoN's partnership with one of the UK's leading speciality chemical companies, Thomas Swan & Co Ltd